Expression and formulation of Bluetongue virus genes and proteins for development of effective vaccination strategies

Technical abstract
The overall project objectives are to: 1. Generate cDNA copies of BTV genome segments 2, 3, 6 and 7 from current European strains; 2. Clone BTV ORFs, for expression of BTV proteins VP2, VP3, VP5 and VP7; 3. Generation of recombinant vaccinia virus to express BTV outer capsid proteins; 4. Expression and development of purification methods for BTV proteins; 5. Assess the antibody response to expressed BTV proteins; 6. Determine the cleavage products of VP2 present in BTV infectious subviral particles; 7. Development of particulate carrier vaccines based on single or multiple recombinant BTV proteins; 8. Development of a non-viral DNA vaccine strategy for BTV; 9. Evaluation of combined protein/DNA vaccine immunisation strategies towards the development of single-dose vaccines; 10. Protect any intellectual property generated by the project to help ensure commercialisation and use of any viable vaccination strategies/reagents.